MRC Centre of Research Excellence in Restorative Neural Dynamics

We stand ready to capitalise on research breakthroughs and emerging technologies to revolutionise the treatment of brain disorders. The debilitating effects of brain disorders stem from disturbed patterns of activity across specialised networks of nerve cells over specific timescales, from milliseconds to days. Unlike drug interventions, medical devices delivering brain stimulation can target these disturbed neuronal dynamics with precise timing. However, the advantages of using devices for therapy are not fully realised, limiting clinical outcomes and applications. Effective exploitation of neuronal dynamics across timescales by novel devices holds significant promise for optimising therapy. Our vision is to transform device-based treatments by seizing untapped opportunities to regulate and restore neuronal dynamics with innovative approaches enabling improved symptom relief and reorganisation of brain circuits to slow or stop clinical progression.
Our challenge is to forge a translational research pathway empowering the clinical exploitation of neuronal dynamics by next-generation devices to optimally reconfigure the brain for improved long-term patient benefit. We will meet this challenge with six major aims:

Fill key knowledge gaps in neurobiological mechanisms. We will trailblaze a powerful combination of empirical methods for monitoring and manipulating neuronal dynamics across species to gain fundamental new insights into where, when and how healthy and disturbed neuronal dynamics arise in the brain and are related to behaviour/symptoms.
Identify novel strategies for restoring healthy neuronal dynamics. We will employ cycles of data-driven computational modelling and empirical work to generate accurate, testable predictions about the optimal strategies and device-control policies needed to manipulate neuronal dynamics across timescales for therapeutic benefit.
Develop innovative tools for implementing novel brain-stimulation strategies. We will develop and iteratively refine the algorithms, software and hardware needed to fuel both discovery research and the clinical translation of dynamics-informed device-based interventions. To meet diverse user needs, we will pioneer implantable, non-invasive, and wearable devices delivering different types of stimulation.
Validate novel device-based solutions. We will leverage our integrated platform of preclinical and clinical research to test the efficacy of candidate solutions and de-risk them through generating proof-of-concept. This will include experimental medicine and extend to first-in-human clinical trials to provide a clear path to clinical impact. We aim to deliver broadly-applicable solutions that can be implemented across device-types and brain disorders.
Embed a positive, enabling research culture. To enable our disruptive research, we will engrain principles of equality, diversity, inclusion and team science into the planning and execution of our activities and governance. We will conduct our research openly, with integrity and public interest in mind, maximising research accessibility and reproducibility. We will attract, train and develop talent to build capacity and empower future leaders. We will drive culture change, embracing opportunities to develop and share best practice.
Galvanise collaborative cross-sector working. We will work with diverse stakeholders to bolster our capability for transformative interdisciplinary research. We will involve and engage patients, charities and the public to embed a patient-centred research approach. We will collaborate with neurotechnology companies, clinical networks and regulatory authorities to promote uptake of research outcomes by industry and healthcare sectors.

Within 14 years, we will deliver groundbreaking conceptual, technical and clinical advances that unlock the immense potential of harnessing neuronal dynamics with devices to alter brain disorder trajectories. The CoRE will be an enduring national asset, catalysing a step-change in the use of cutting-edge neurotechnology to improve patient quality-of-life.